Unlocking Free Fatty Acid Receptor 1 (FFAR1): Allosteric Modulation and Extracellular Ligand Binding for Long COVID Therapies

Idiopathic pulmonary fibrosis (IPF) is a debilitating and currently incurable disease. The incidence of IPF is rising due to a significant
number of COVID-19 survivors developing lung fibrosis. Additionally, millions of people worldwide suffer from long COVID, putting
them at risk of developing lung fibrosis (LF). Unfortunately, no preventive measures or effective therapies exist for these lung
complications, and current post-COVID LF treatments are inadequate. The Free Fatty Acid Receptor 1 (FFAR1) has emerged as a
potential target for treating long COVID-related LF. Activating FFAR1 has shown promise in inhibiting fibrosis progression. However,
past attempts to target FFAR1 with drugs have been hindered by hepatotoxicity. Recent research has uncovered a novel extracellular
binding site on FFAR1, offering a potential avenue for drug development without previous toxicity concerns. Still, the exact nature of
ligands binding to this site remains unknown.
This project aims to enhance our understanding of FFAR1's extracellular site and its interaction with promising allosteric agonists
through a combination of X-ray crystallography and cutting-edge methods like cryo-electron microscopy and molecular dynamics
simulations. The research aims to elucidate the structural dynamics of FFAR1 in complex with these novel agonists, providing insights
crucial for drug design. The study also introduces innovative methods for crystallizing FFAR1, potentially revolutionizing structure-based
drug discovery for G protein-coupled receptors (GPCRs) and membrane proteins.
In conclusion, this project seeks to uncover the molecular mechanisms behind FFAR1 activation, ultimately contributing to the
development of safer and more effective therapies for post-COVID LF and other diseases associated with FFAR1. It bridges critical
knowledge gaps in GPCR pharmacology and structure and holds the potential to transform drug discovery and our understanding of
FFAR1's role in health and disease.